SENSORS BASED ON BIOMEMBRANES FOR THE DETECTION OF TOXINS AND POLLUTANTS IN WATERS

This project will take a scientifically interesting and novel sensing device fromlaboratory demonstrator stage to on-line accredited field use and early commercialisation.This will be enabled through close collaboration with Modern Water PLC. The project willbe executed in the following stages: (1) Benchmarking and intercalibrating the sensorsperformance, (2) Sensor device automation, (3) Sensor packaging for specific users, (4)Development for automated on-line use.